Manchester Metropolitan University and Pirelli UK Tyres Limited

To create a culture of sustained high performance through the innovative development and use of simulation software to evidence and predict resource-combination/performance effects.